EPE (Flexible Plastic Waste Collection Container)

Will Davis Design Ltd. trading as StudioDavis are a product design and development experts and experienced in designing homeware products and packaging, bringing to market innovative products for large multi-national household care brands.

In response to the critical need to reduce the amount of flexible plastic waste going into landfill or ending up in the environment.

The objective is, by utilising a collaborative and user focused approach, identify a simple, lo-cost solution, that is specially designed to contain and manage the collection of household waste within the home.

Using extensive product design and development experience and also exsisting connections with manufacturing partners.

StudioDavis aim to address and understand the functional and technical requirements of an in-home product that contains and collects household flexible waste. Whilst, considering the manufactured price per unit and capital costs to produce the innovative container in the UK from recycled materials (rPP).